Social and hUman ceNtered XR

The Social and hUman ceNtered XR (SUN) project aims at investigating and developing extended reality (XR) solutions that integrate the physical and the virtual world in a convincing way, from a human and social perspective. The virtual world will be a means to augment the physical world with new opportunities for social and human interaction. We will address the following limitations: ? Lack of solutions to develop scalable and cost-effective new XR applications; ? Lack of convincing solutions for mixing of the virtual and physical environment; ? Lack of plausible and convincing human interaction interfaces in XR; ? Barriers due to resource limitations of end-user devices; We will develop solutions to surpass current limitations, including: ? Development of scalable solutions to obtain plausible and convincing virtual copies of physical objects and environments; ? Development of solutions for a seamless and convincing interaction between the physical and the virtual world; ? Development of wearable sensors and haptic interfaces for convincing and natural interaction with the virtual environment; ? Development of artificial intelligence-based solutions to address current computing, memory, and network limitations of wearable devices; The developed solution will be demonstrated in three real-life scenarios: 1 XR for rehabilitation after accidents or diseases. 2 XR in the industry to increase safety and improve social interaction among workers. 3 XR to remove interaction barriers for persons with disabilities.